In Search of Zera Yacob: The Life and Afterlife of a 17th Century Ethiopian Philosopher, and the Question of Whether he Existed

This research project aims has two aims: first, to provide the first systematic assessment of the authorship of the Hatata, a purported 17th century Ethiopian philosophical treatise and second, to provide the first examination of the debate about the provenance of these manuscripts as a phenomenon in its own right. It will combine an interdisciplinary approach examining the philosophical and literary content of the work, its Ethiopian context and its relationship to the Western tradition with a study of the complex cultural political dynamics underpinning the debate over the past century.